Precision Food Processing Technology

Today, the food industry employs many process machines that are very effective at the removal of foreign objects as well as blemished or misshapen / off-coloured products. This is achieved using a combination of shape, size, colour and other optical techniques. For the next generation of machines, a more refined screening process is needed for the detection of lower levels of contaminants. The key objective of this project is to develop the next generation of food commodity processing machines.